Manchester Metropolitan University and Axis Web

To develop a new-to-world validation system for socially-engaged artists (SE artists) that will champion their role and value in society, enhance engagement and underpin the transformation of the charity to a sustainable, self-financing agency through increased membership and other service offerings.